University of Exeter And The IMC Group Limited

To develop a practical, robust, self optimising and battery powered radio mesh network with long inter-node hop capability to maintain and improve market penetration.